Generative AI Storytelling for Moodboards & Colour Palettes

Interior designers and stylists use digital moodboards heavily in their creative process and client communication workflows.

Visualist's current product targets the needs of the creative professionals industry and helps them to work, earn and scale their client-centric businesses more efficiently.

This project will focus specifically on the _interior design industry._ We are proposing a generative AI tool that utilizes machine learning algorithms to automate and streamline the creative moodboarding workflow for interior designers and stylists.